Low-cost electric Land Rovers for farmers and landowners

Electrogenic in partnership with Cardiff University and Worthy Farm (Glastonbury Festival) aims to undertake an innovative project that will convert four diesel Land Rover Defenders into electrically powered vehicles and deploy them on a working farm (Worthy Farm). We're doing this to understand the demands and current limitations that an electric powered 'working' vehicle may have and to optimise the design of the electric powertrain to address these limitations.

To date there is very limited data, if any, on how an electric powered four-wheel drive vehicle operates as a working vehicle on a farm. Can it out-perform the diesel version and complete tasks more effectively? Gathering that data through prototyping means we can optimisation battery requirements, charging stations and build in re-charging systems via the farms own power source and create a circular economy for farming vehicles.